Prevention & Control of Infectious Diseases: Pathogen diversity and the basis of host-adaption and virulence

Technical abstract
This programme will reduce the burden of infectious diseases of farmed animals and zoonoses by defining mechanisms underlying virulence and host-adaptation of pathogens.